Advanced Ceramic Composites for Wear and Refractory Engineering Applications: Proof of Concept -XeraCarb Ltd

XeraCarb Ltd is a dynamic new company producing ceramic composite materials for a
number of applications ranging from kiln furniture to ceramic armour. XeraCarb's materials
technology allows the manufacture of novel high performance ceramics using energy efficient processes. The properties and performance of components made with the ceramic composite can be varied by changing the materials composition and the processing parameters.
XeraCarb is seeking to open new markets for its products where good wear resistance or
resistance to high temperatures (or both) are important. Many industrial processes, such as metal and ceramic production, power generation, mineral processing and waste incineration can require these properties.
In order to access these markets XeraCarb needs to develop its materials by determining the optimum compositions and processing parameters that will provide the best wear and thermal properties. However, since materials properties are not independent of each other maximising one can adversely affect another. The project thus aims to determine the complex relationship between composition, processing parameters, final properties and performance. In doing so XeraCarb will then be able to formulate and manufacture components from materials with properties tailored to a particular application. For example, a component may need to have maximum wear resistance against hot gases but also a certain level of toughness and strength and operate above 1200°C. This would require a different form of the material compared to a component operating at room temperature with its main requirement being wear resistance against dry sand.
The optimised materials will be tested against industry recognised standards to compare
performance with existing materials. Materials data sheets including the range of possible
materials properties and performance will be created for provision to potential end users.